SPEEDBAT

The current project SpeedBat aims to enhance the technology readiness level (TRL) of an additive manufacturing (AM) battery pack for **aerospace and Unmanned Electric Flying Vehicle (UEFV) applications to TRL 7**, integrating electrical functionalities (including all electrical wires, connectors, and heaters) during the manufacturing process. It will be validated on an UEFV, that will evolve to integrate structural battery packs. Currently, there are only a few suppliers worldwide offering Li-Ion batteries for space and UEFV applications, using either custom cells or commercial off-the-shelf (COTS) cells in prismatic or cylindrical formats, such as 18650 cells, at high cost. SpeedBat proposes a topology-optimized casing, demonstrating significant potential for weight and price reduction, with a drastic reduction of integration steps.